Systems Pharmacology of Macroautophagy in Parkinson's disease

Autophagy, derived from the Greek for "self eating", is one of the key cellular processes with which cells remove waste and preserve energy, and is critical for both physiological function and cell survival. Dysfunction of autophagy has been linked to a large number of human diseases, including cancer and neurodegeneration, and so the regulation of autophagy is of great interest to the pharmaceutical sector as a source of potential drug targets for these disorders. Despite many decades of research (and the award of a Nobel prize), the precise cellular control mechanisms relating to autophagy are incompletely understood. This is partly due to the highly dynamic nature of these events, responding to a host of intracellular and extracellular prompts, and partly to gaps in our knowledge regarding the parallel signal transduction pathways, primarily driven by phosphorylation of proteins, which control autophagy. The aim of this PhD studentship is to investigate how the macroautophagy system is disrupted in Parkinson's disease, taking advantage of mathematical modelling and proteomic systems approaches examining all of the proteins in the cell to gain new insights into how autophagy is altered in PD at a cellular level. This will be complemented by cell biology work at the UCL Institute of Neurology with Dr Helene Plun-Favreau, taking advantage of cell models for mitophagy in her laboratory. The project will be run in collaboration between Drs Lewis and Manzoni (School of Pharmacy, University of Reading), Dr Tindall (Mathematics and Statistics, University of Reading), and Professor John Hardy and Dr Helene Plun-Favreau at the UCL Institute of Neurology.